Engineering degradable, 'tuneable' microcarriers for the bulk culture of therapeutically active mesenchymal stem cell

Cell based therapies using Mesenchymal Stromal Cells (MSCs) are an exciting therapeutic option, using our own cells to both dampen inflammation and promote repair of damaged tissues. Large numbers of MSCs are required for effective therapeutic applications, requiring expansion in the laboratory. This can result in loss of their important immuno-modulatory and repair functions due to spontaneous differentiation.

This project will build on current knowledge to manufacture new microcarriers which can be optimized to provide both adhesive signals, and 'tuneable' elasticity to provide MSCs with the optimal growth surface conditions. Additionally, this project investigates key soluble factors released by MSCs in the reactor, such as extracellular vesicles containing bioactive molecules. Such factors are known to possess immunomodulatory properties and can provide a dual approach to therapy when combined with MSCs.

This 'tuneable' new microcarrier system will incorporate slow-release crystals allowing direct delivery of growth factors than can modulate MSC function. Importantly, these carriers will be degradable, allowing for easy collection of expanded cells for further testing. This allows for efficient, standardised, and scalable expansion of MSCs for use in therapy or scientific research.